Hospital to Home; an Extension into Intermediate Care and Universal Interoperability

The pressure on the NHS and Adult Social Care is a daily feature of the news in the United Kingdom. Wait lists to go into hospital, excess bed nights in hospital and wait lists for care after discharge from hospital are topics with which we are all very familiar with. The pressures only multiply when we think of our ageing population and there is no doubt that after being discharged from hospital allowing elderly people to recover in their home environment gives them the best chance of getting better.

Hospital to Home (H2H) was a response to these pressures. H2H digitises the discharge to assess process allowing one single version of truth for a person's discharge journey from hospital through to them being assessed at home.

If you are a person on pathway 1, 2 or 3 then the home assessment is the start of the next journey of your care which is usually a six-week package involving commissioned providers, adult social care and community and voluntary organisations.

The first stage of this project will extend the functionality of H2H to include the four pathways of intermediate care:

* Reablement
* Crisis Response
* Home Based
* Bed Based

For elderly people, care packages need to be put in place quickly and delivered efficiently however the process is beset by inefficiencies and delays because the number of people involved across multiple organisations is complex. If this is being managed on spreadsheets, emails, telephone calls and manual processes, it is no wonder that delays are common place. The effects of these delays are exampled by this report on the BBC website; [Social care crisis: Woman, 92, waited four months to be discharged.][0] H2H would have identified that this woman was awaiting her care package and displayed her delay prominently on a dashboard so that all involved have a constant reminder of who is needing care and the delays they are experiencing. People do not get lost in administrative processes when they are waiting for care packages.

The second phase of the project will address the problem of interoperability. Interoperability is a key requirement of our customers and this project will develop an interoperability platform for H2H which will allow the solution to interoperate without favour. This will allow H2H to be the missing link between hospital Electronic Patient Records and Adult Social Care solutions.

[0]: https://www.bbc.co.uk/news/uk-wales-59010673